TRIBECA2 (TRItium detection By ElectroChemically Assisted radiometrics 2)

Tritium (T) is a radioactive isotope of hydrogen made during routine operation of nuclear reactors. This can give

rise to waterborne tritium (as tritiated water HTO) in, inter alia, spent fuel (SF) cooling ponds and SF processing

& waste treatment facilities – all potential sources of leaks to ground. HTO behaves identically to H2O and so is

highly mobile in the environment and human tissue, with resultant human health risks. Thus, there are pressing

safety, environmental & economic needs for fast, accurate & precise measurement of T around nuclear sites

and in the waste streams arising from their operation/decommissioning. T emits a soft beta radiation making

radiometric detection hard. However, data from successful Hybrid Instruments/Lancaster University projects

funded by NERC & InnovateUK provide proof-of-principle that T can be selectively & reversibly gathered by

palladium from HTO, this pre-concentrated T then being easily detected by solid scintillation counting. Building

on this innovation, we aim to incorporate this technology in automated, fast & interference free monitors at

TRL7 for faster testing of groundwater, effluent and materials without human exposure.